Immigration and the Transformation of Chinese Society

The growth of mega-cities and more generally rapid urbanization in China not only include hundreds of millions internal migrants, but an increasing number of foreign (including Taiwanese and returning ethnic Chinese) migrants as well. At present, foreign migrants fill relatively small and specific skills and knowledge gaps, but also include marriage migrants, traders, investors, retirees and unskilled workers. However as China's population growth levels off, population ageing sets in. China's working age population is set to decline, slowly at first but increasingly rapidly, especially roughly after 2025. Moreover, the population's sex imbalance will become ever more pronounced and China will face an increasing shortage of marriageable and working age people. Although international migration is set to make an important contribution to these increasing demographic and labour market shortages in China, little research has as yet been done. Our project will provide estimates and projections of the role of international and internal migration on population dynamics in China. The central focus of our project is on the impact of the second demographic transition in China, including family changes, ageing, migration and regional population changes. We will collect vital data on the interaction between labour markets and population dynamics, the consequences of migration, integration policies in China, EU-China mobility, and shifting patterns of inequality and the cultural division of labour. The project therefore speaks directly to the issues under the theme Understanding Population Change of the Europe - China call for collaborative research.

Potential impact
Our research questions derive directly from current global societal issues. These issues are closely connected to the 'Grand Societal Challenges' as currently determined by the EU in the scope of Horizon 2020, especially the "Inclusive, Innovative and Secure Societies Challenge." Our impact strategy will include stakeholders and activities at the international, European and national level. These include not only government agencies (European, national, local), and international organizations (ILO, IOM), but also trade unions, NGOs and employers both in China and Europe. At the international level, we will cooperate closely with the organizers of the annual international Metropolis conference. The way the conferences are organized give us excellent opportunities to present our research to a large and varied group of stakeholders. In China, we will work closely with the Centre for China and Globalization to involve key stakeholders within the national and local governments and from civil society. At the European level, we will cooperate with a number of Brussels-based organizations, namely Friends of Europe and the Madarigia - College of Europe Foundation, whose excellent reputations and networks in Brussels will help us reach a very wide range of European policy makers, NGOs and other organizations. This project will also be supported by the Jean Monnet Chair grant in EU-China Relations, held by Wei Shen (French co-applicant) with funding of EURO 45,000 from the European Commission. The Jean Monnet Chair will co-sponsor project conferences in France, China and Belgium and use the network of Jean Monnet Professors to disseminate research outcomes. The project will also further benefit from the UACES Collaborative Research Network on EU-China Relations (a joint initiative by ESSCA, College of Europe and Free University of Berlin), for which the French PI is the lead coordinator.